Medical Histories: Creating Health Narratives

This project will generate new creative writings from north Staffordshire. Rooted in the occupational-health legacy of the past this network will bring together residents, employees, and patients with poets and novelists on one hand, and medical practitioners and policy makers on the other, to reflect on experiences of health, illness and medicine in the region. Through creative writing it is envisaged that participants will come to terms with their health experiences. This will be achieved by a series of workshops to be held in community, health and academic locations, featuring at least one guest writer at each event. Discussions, activities and readings will draw on personal experience and local knowledge to produce a series of writings from lay, creative and academic perspectives. Using an approach which places participants at the centre of the activity will ensure that the detail of the creative work produced will be driven by the community and our partners, rather than imposed by academics, and create a sense of worth and achievement which can be built upon in the future. The narratives generated by participants will provide a rich source of qualitative data for sociologists, historians and health experts to explore, analyse and interpret.

The long-term aim of the network will be to secure funding for a peripatetic writer in residence (to be attached to one of the partner organisations ideally to the NHS in north Staffordshire) with a view to establishing a permanent published and performance legacy for the project such as a play, short stories, or other creative output. The creative writer will be based in the community, accessible and responsive to local residents. The creative writer will facilitate encounters between practitioners and community to achieve significant creative output.

Potential impact
This activity will be of benefit to academia, the public and third sectors (nationally, regionally and locally) and to the general public. It is the cultural impact of this research that will be of benefit in the first instance because, through using a participative approach the health narratives of people from north Staffordshire will be teased out and revealed in their own words and voices providing a rich seam of hitherto untapped data for use in a number of contexts.

This highly participatory approach through organised workshops with creative writers will ensure that beneficiaries enagage with the research network at an early stage. Members of the north Staffordshire community who become involved will gain the opportunity to enhance their creative writing skills and, through writing and sharing their stories or other creative outputs, self-esteem and self-efficacy - ultimately leading to enhanced self-confidence. It is their lived experiences which the creative writer partners will ensure is crafted into ouputs which are delivered in an accessible and tailored manner. It is envisaged that these narratives will have a resonance with the local community who and in so doing provide a platform for further work and research.

It is envisaged that the core activities could lead (through understanding and sharing health narratives) to cultural enrichment, a better quality of life, health and well-being for those involved and the north Staffordshire community in general. It is envisaged that the health narratives produced may, in the longer term, be used as a bottom-up approach to inform health policy makers and potentially lead to an improvement of health and social welfare in the area and eventually influence national public policy and legislation (feedback from formal creative writing courses suggest benefits of this kind).